A novel ML Marketing Platform to help SME’s benefit from Covid-19 impacted eCommerce.

The main theme of our project is to improve business and industry efficiency for eCommerce. Covid-19 has dramatically accelerated eCommerce growth by 5 years within 3 months. Our project relates to research into the next generation of AI to help retailers. Geoffrey Hinton, the godfather of deep learning in AI wrote 'Very advanced intelligence is going to involve making communities of intelligent systems because a community can see much more data than an individual system'.

The most successful online retailers, like Amazon, Boohoo and Asos all use AI to power growth that is 30% faster than the average but AI is still hard to access and deploy for the vast majority of online retailers. Cloud.IQ want to help all online retailers access cutting edge AI building on our existing conversion rate optimisation solutions, which is currently used by 400 live merchants worldwide.

We aim to make the first comprehensive AI platform for eCommerce accessible for small to mid-sized retailers. Cloud.IQ already has the data set, AI engineers and a unique plan to deliver an AI solution for E-commerce which will work out of the box for any online retailer. We have validated our proposal with notable AI practitioners and academics, who confirm that this concept is the next evolution in AI.